Food Microbiome and Health: Elucidating how foods influence host responses

Technical abstract
To gain mechanistic insights into how plant-based foods and food-induced changes in the GIT microbiome affect host responses within and beyond the GIT